Transforming Bioplastics: Renewable and Cost Effective Alternatives to Polystyrene for Semi-Durables

Floreon provide high performance bioplastics that don't cost the Earth. The aim of this project is to further enhance the performance of an existing bioplastic compound, increasing its heat resistance which will open up new and demanding applications such as cutlery and coffee capsules. Producing these products from a compostable bioplastic will help prevent these products ending up in landfill when regular recycling isn't possible due to contamination. The base material of Floreon's bioplastic is completely renewable and has a far lower carbon footprint to produce (70% lower than polystyrene) so the resulting products are better for the environment both before and after use.